Validation of novel configuration of IR spectrometer for industrial gaseous emissions monitoring applications.

PCME is a global market leader in the supply of particulate (dust) monitoring instrumentation
to industrial plants. PCME seeks to expand into the growing gas emissions monitoring market
(£300 m with 6% CAGR driven by increased environmental legislation) and generate a fivefold
increase in the company’s turnover within the next decade.
Industrial plant operators need products that will facilitate the plant’s compliance with new
regulations and there is a clear gap in the market for an affordable gas-analyser that can be
deployed “in-situ” (i.e. mounted directly on the side of the stack) and can monitor the required
range of multiple species of gas, at low concentrations.
PCME aims to launch a suite of products to address this customer need based on the novel
configuration of FT-IR instrument (“microFTS”) developed in the Spectroscopy Group of
STFC RAL Space. The configuration encapsulates the inherent advantages of the FT-IR
technique (i.e. it can simultaneously identify and monitor a wide range of gases) in a
ruggedized and compact format that is more practicable than the FT-IR emissions monitoring
equipment that is currently available. This is ideal to form the core of PCME’s new gassensing
product range and has the potential to transform the field of gaseous emissions
monitoring, control and reduction.
The microFTS is still at an early stage of technology development and before embarking on a
full product development, a demonstrator instrument must be tested and characterised in the
laboratory. The objectives of this project are to build and a basic prototype instrument, verify
its ability to detect low concentrations of gases, and develop a chemometrics model to analyse
the spectral information recorded by the instrument.
The success of this project will contribute to the growth of PCME as a business (increasing
exports and creating jobs), enable industrial plants to reduce emissions, and realise the
commercialisation of UK scientific research.